Polymer Composites for Hydrogen Storage

The UK's goal of achieving Net Zero by 2050 requires a fundamental transition from fossil fuels to renewable energy sources. Hydrogen is emerging as a promising green fuel to facilitate this transition. However, the successful adoption of hydrogen as a sustainable fuel requires the development of innovative infrastructure for its storage, and delivery. Polymer materials have been used as liners and sealers which are essential components in hydrogen storage facilities.
The primary objective of this research is to comprehensively investigate the material properties of polymers in hydrogen environments, focusing on key characteristics such as permeation, strength, and stiffness. By utilizing molecular dynamics simulations, this study aims to uncover the underlying mechanisms governing polymer behavior at the molecular scale when exposed to hydrogen, a critical step in optimizing material performance for hydrogen storage applications. These simulations will be complemented by in-situ experimental testing to validate the model and provide a direct comparison with real-world behaviour. The study will also explore advanced solutions such as the modification of polymers through the incorporation of 2D nanomaterials, which are expected to significantly improve their properties in terms of permeability, strength, and durability. This novel combination of simulation and experimental methodologies, along with the potential to engineer next-generation polymer-based composite materials, positions this research as a crucial contribution to the development of safe and efficient hydrogen storage facilities.
This work is highly aligned with the Energy and Engineering themes, particularly within the focus areas of the EPSRC, and has the potential to drive forward key technological advancements in hydrogen storage and utilization.